Next generation Sitka spruce breeding informed by predictive and comparative genomics

Technical abstract
The project aims to develop genomic prediction in Sitka spruce and thus create novel capacity to increase the rates of genetic gain in the UK's breeding of programme. Selective breeding is effective for increasing yields in Sitka spruce but it takes 30 years to select and propagate new varieties. Genomic prediction methods could shorten the breeding process and increase the rate of yield gains from 0.83% per year to 1.85% per year.

The proposed research will develop large-scale genotyping capacity, a genetic linkage map for Sitka spruce, a virtual genome map for the pine family and large training set for predictive genomics model development. We will use this platform to investigate three key issues relevant to prediction in forest trees: i) the accuracy of prediction as a function of training set properties; ii) model development for yield in conjunction with wood quality traits; and iii) development of genotype imputation to enable more cost efficient genotyping methods; iv) resistance traits and candidate genes as relevant to damaging weevils.

The project outputs will include a genetic diversity database and analysis platform. We will also develop statistical models that may be used by breeders to reduce the need for lengthy and costly field evaluations.

Potential impact
WHO MIGHT BENEFIT? -
This project will impact tree breeding as the proposed predictive genomics methods will be direct applicable to Sitka spruce. With 6640 km2 under cultivation, the UK is the world's largest grower of Sitka spruce. Tee nurseries and growers, forestry operators and management firms, and large wood processors are the industries that profit from its production and are the expected commercial beneficiaries of the research. They are a major source of rural employment and many of them partner within the Sitka Spruce Breeding Cooperative also involving Government (Forest Research). Ireland, France, Scandinavia and North-America also grow 1000s of km2 of Sitka spruce industrially and represent an additional set of potential beneficiaries.
While the proposed research is primarily on Sitka spruce, the impacts will reach beyond this single species and the results will be of interest to diverse beneficiaries. This is because, we will produce an integrated genetic map for species within the Pine family which includes many ecologically significant and economically important trees in the UK and globally. It is also because the project will set up a platform of expertise that is lacking in the UK and this will help broaden the beneficiaries of forest genomics to other species and to uses including multi-purpose forest management, conservation, monitoring, and timber tracking, among others.

HOW MIGHT THEY BENEFIT? -
Genomic Prediction methods from the project have a high likelihood of direct and short term impact, and are expected to have a transformative effect on tree breeding as already realized in livestock. A large SNP database and a genotyping array covering 10,000 SNPs will also become available to industry for further developments. The UK's world leading Sitka spruce breeding program is a logical first target for GP development that is internationally competitive and has commercial impact. The acceleration of breeding that results from GP directly increases rates of genetic gain. The proposed work specifically aims to enable increased wood yields, shorter time to harvest and reduced risks of insect damage. The translation of results to industry is facilitated in the UK by a dynamic value chain from the breeders all the way to the wood processors - turning germplasm improvements into profits.
The expected economic impacts of the anticipated changes in breeding are tangible and could be very large. As the UK only produces 40% of the wood that it consumes and much of its land is under strong pressure for other agricultural and urbanisation uses, there is considerable scope for impact from increased biological efficiency of crops. One study simulating efficiency gains in spruce plantations showed that reducing the time to harvest by 20% would increase the net present value for growers by up to 73%. Applied to the hundreds of km2 that are restocked in Sitka spruce annually, the benefits would reach hundreds of £ millions over several years. Other benefits will result from more rapid development of new varieties and improvements in genetic diversity management as a key to enhancing adaptability to new pests and diseases as well as changing climates.

WHAT WILL BE DONE TO ENGAGE WITH POTENTIAL BENEFICIARIES? -
The commercial environment of the forestry sector involves Industries and Government (Forest Research and Forestry Commission) which we will bring together in our Project Advisory Board. This approach for engaging with end-users will support research co-development with users, improved uptake capacity of research outputs by end-users, and commercial developments. Other actions will include dissemination activities for industry and forestry professionals, a workshop on the transformative effects of genomics and formation of a Research Club in forest genomics. We will also engage with the broader public through public lectures on forest sustainability and press releases.